University of Salford And Tameside Metropolitan Borough Council

To create and embed a strategy of engagement through which a series of innovative solutions will be developed; returning empty homes back into use.